Di-Higgs production measurements in the bbtautau final state with the ATLAS detector

The measurement of the di-Higgs production cross section can be used to extract the Higgs self coupling predicted by the standard model. There are also models beyond the standard model that predict an enhanced cross section. In this project we will search for the di-Higgs production in the bbtautau final state looking for double hadronic tau decays.